Growing Up in Digital Europe Preparation Phase (GUIDEPREP)

The Growing Up in Digital Europe Preparatory Phase (GUIDEPREP) project further develops the research infrastructure (RI) necessary to implement the GUIDE birth cohort study. This preparatory work will take place across 2022 to 2025 to ready the RI for the fullscale piloting of the GUIDE in 2026 and the first full wave of data collection in 2027. Once operational, GUIDE will collect data about individual children growing up in Europe until those children are aged 24-years in approximately 2053. GUIDE will be Europe’s first comparative birth cohort study of children’s and young people’s wellbeing. The aim of the GUIDE study is to track children’s personal wellbeing and development, in combination with key indicators of children’s homes, neighbourhoods, and schools, across Europe. GUIDE will be an accelerated cohort survey including a sample of infants as well as a sample of school age children. Each Member State and Associated Country will provide nationally representative samples that are designed to retain statistical power throughout the lifetime of the study. The harmonized design will create the first internationally comparable, nationally representative, longitudinal study of children and young people in Europe. Currently the GUIDE RI is in its preparatory phase, which involves the establishment of necessary operational procedures and further crystallisation of the study concept and design. To realise the GUIDE full-scale pilot in 2026 and first wave of fieldwork in 2027, the RI needs to develop administratively, technologically, financially, scientifically, and legally. This GUIDEPREP proposal lays out clear aims for these developments in an interlocking system of activities that are shared across consortium partners and managed by the GUIDE leadership team.